Sustainable photofunctional materials

Photofunctional transition metal complexes based on elements such as iridium, ruthenium and platinum have attracted enormous interest due to their application in solar catalysis, dye solar cells, electronic displays and light-emitting devices. Their outstanding performance is based on their long-lived excited states, however, these metals are amongst the rarest in the periodic table. This project seizes upon recent high-profile work (reported in Nature and Science) and aims to develop thus far elusive, highly novel materials exhibiting usefully long-lived excited states based on far more abundant lighter transition metal elements as sustainable photofunctional materials for the future.